The Development of an Organ-on-a Chip Platform

Aim: This project explores an O-O-C automated platform, specifically the design, development and fabrication process of the automated platform. In order to design and develop a low cost Organ-On-a-Chip platform, 3D printing using an Ultimaker 2plus will be considered. This platform must be powered using batteries as it considers the use in 3rd world countries where power cuts may occur often. Subsequently, the design process will commence followed by embodiment, computational analysis and finally fabrication and parameter based testing of the prototype.
Key research questions: This section outlines the research question that I will be answering throughout this PhD. Outlining the key research questions is vital as it sets a criterion to follow in-order to achieve the end product.
How to seal the enclosure to ensure a 5% CO2 environment?
How to utilize the space within the enclosure to ensure all components fit, due to the size constraint as the aim is to use an Ultimaker 2plus 3D printing machine?
Investigate various methods/materials to ensure the cells can be analysed under a microscope.
Which coding platform will be used to control the sensors and pump (Arduino or Raspberry Pi)?
Will a GUI (Graphical User Interface) be needed to display the ambient environment within the enclosure, or to control the pump?
Which power system will be used to allow the platform to last for more than 30 consecutive days?